CAPSEED - A New Seed Conditioning Process for Aarable and Horticultural Crops

The objective is to determine whether plasma treatments, particularly those using cold atmospheric plasma, can improve the health and quality of crops by improving seedling emergence, vigour, disease control, as well as biochemical reactivity. If successful, this would lead to healthier crops whilst reducing the chemical burden on the environment. Manipulating the properties of seeds with a non-invasive, physical process could have far-reaching effects on crop production. More vigorous seedlings, able to withstand biotic and abiotic stresses such as disease, pests and drought, could reduce risk in crop production and result in increased productivity and resilience.